Zero Emission Systems for ship propulsion

Ecomar Propulsion Ltd (UK), Durapower Technology Group (Singapore) and The University of Exeter, Centre for Future Mobility (UK) aim to develop high efficiency, low and zero emission propulsion systems for ships. Combining the expertise of these companies in battery system design, development and integrations, will provide commercially-viable options for rapid reduction of ship pollution, delivering operational benefits and reducing the environmental impacts of the global shipping industry.